Now and Next

Now and Next - a clean and simple way to move through the World.

Journey information should be "As simple as possible, but no simpler".

We believe in a simple philosophy that keeps you in the moment - telling you what you need to know Now, and what Next.

Complex journeys involving public transport can be stressful and provoke a high level of anxiety that can act as a subconscious barrier to travel. This anxiety surges every time the passenger is required to change trains, buses or platforms. Often this requires navigating unfamiliar rail and bus stations under time pressure, relying on station signage or kind-hearted locals, both of which can be hard to find. For accessibility audiences and in particular the cognitively impaired this is especially difficult.

Our proposition focusses on the timely delivery of simply packaged live information designed to provide a first-time user with the local knowledge and nous of a seasoned commuter. We focus on making information easy to absorb and tailored to your needs and preferences. The goal is to help reduce potential anxiety for ANY traveller at the point of maximum stress - railway and bus stations.

We are uniquely qualified to deliver this effectively, having spent many years delivering journey information in the rail environment, and in parallel further developing robust and effective systems and assets that make it easier for the cognitively impaired to travel on the UK railway.

We have developed a proprietary journey information methodology. "Now and Next" features our unique iconography originally developed and tested with the accessibility audience, combined for the first time with minimalist map of the interchange area including rail, bus or tram connections. This layer is tailored to you and your journey needs, highlight relevant timetabled services and nearby services, adjusted for real-time platform alterations and delays, delivered to the device of your choosing.

Our system has been designed to reduce the anxiety of those most sensitive in our society. We believe that properly tailored and combined with useful resources such as real-time railway data and local station schematics, this approach can be made effective for the mass market. Now and Next, with its emphasis on clear, simple information, effectively delivered at the point of need, we believe is a deliverable mantra that could make a material contribution to the railway travellers experience -- whoever they are.